Improving phenotypic specificity in genomic research of PTSD

High-level timeline

Year 1: Primary training, including the conduct of GWAS, and appropriate use of high-performance computing and cloud computing infrastructure. Analyses begin on the specific traumas aim, and definition of phenotypes begins on the specific PTSD aim.

Year 2: Specialist training on network theory. Analyses and write-up completed on the specific traumas aim. Analyses of the specific PTSD aim completed. Analysis of the specific symptoms aim begins.

Year 3: Write-up completed on the specific PTSD aim. Analyses and write-up completed on the specific symptoms aim. Thesis completed.